Billcompare

Billcompare UK is a consumer orientated website which allows consumers to benchmark their own household energy usage with similar sizes properties within the region. It provides easy to understand energy usage information and information on how to reduce energy usage through helpful hints and tips.